The South Yorkshire Digital Health Hub

Developing new health technologies is complicated and often fails to lead to improved patient care. Successfully taking an idea through the necessary research studies and developing it to the point of use in the NHS requires many different areas of expertise. These include; understanding patients' and health professionals' needs, medical and healthcare environments, engineering and digital technologies, design, manufacturing, legal and ethical regulation, business development, how to obtain funding, and many other topics (in our application we refer to these areas the "Innovation Curriculum").

Our Hub covers a region of 1.4 million people in a region that is affected by high levels of disease and health inequalities. Our team includes all regional NHS organisations including GPs, adult and children's hospitals, mental health services and the recently introduced South Yorkshire "Integrated Care System", hundreds of researchers from the University of Sheffield and Sheffield Hallam University, many large and small companies, and patient and public groups. These partners between them have all the necessary expertise and experience in developing new Digital Health technologies to the point of use in the NHS.

We will help researchers develop Digital Health technologies by training them in all aspects of the Innovation Curriculum, and by supporting them to work together with the NHS and patients on real ideas and projects. We will hold Citizen's Juries to understand the public and patients' views of Digital Health and to help design our research. We will produce sixty hours of training in Digital Health for researchers, clinicians, patients and the public, freely available and accredited through our partnership with YouTube's authoritative health content programme. We will hold regular "Calls for Ideas" where we support project teams and train them in Digital Health, providing the most promising ideas with initial project funding to help take these towards potential commercialisation.